Understanding the role of bacterial adhesion during Staphylococcus aureus skin colonisation in atopic dermatitis

Atopic dermatitis (AD, also commonly called eczema), is the most common chronic skin disorder in children. The bacterium Staphylococcus aureus sticks to dead flattened cells on the surface of skin known as corneocytes, increasing inflammation and worsening AD symptoms. Our research aims to uncover the complete set of bacterial proteins that support the attachment of S. aureus to corneocytes and to identify the host factors they interact with. This project also aims to provide an understanding of how other related bacteria that exist on the skin as commensals (coagulase negative staphylococci) regulate the adherence of S. aureus to the skin. The knowledge gained from this project will open up the possibility of targeting S. aureus-corneocyte interactions as a strategy to specifically interfere with S. aureus adhesion and prevent or eliminate colonisation in AD patients.

Technical abstract
Atopic dermatitis (AD), also known as eczema, is the is the most common chronic inflammatory skin disorder in children. Colonisation of the skin with the bacterium Staphylococcus aureus increases inflammation and exacerbates AD symptoms making it a major cause of disease flares. Although a small number of therapies are currently available for patients, it is vital that we understand how S. aureus colonises AD skin so that we can develop new treatments that directly target the bacterium. This project aims to close the gaps that exist in our knowledge of bacterial skin colonisation in AD by providing a comprehensive understanding of how S. aureus adheres to corneocytes in the stratum corneum and how other staphylococci exclude S. aureus from adhering to corneocytes. The knowledge gained from this project will open up the possibility of targeting S. aureus-corneocyte interactions as a strategy to specifically interfere with S. aureus adhesion to prevent or eliminate colonisation in AD patients.